Transforming older adult disability through virtual, peer-led community rehabilitation: led by MSK charities

Good Boost Wellbeing Limited (Good Boost) is a rapidly growing UK SME delivering cutting-edge medical technology. Combined with the collaboration, expertise and network access of the four largest musculoskeletal charities\* and Oxford Brookes University, Good Boost's unique AI-powered technology has the potential to save the NHS £16.4m by 2025\. Through the expansion of digital community rehabilitation solutions, the project stands to generate a Year-3 post-project ROI of 39X. \*(Versus Arthritis, National Rheumatoid Arthritis Society, Arthritis Action, National Axial Spondyloarthropathy Society.)

**Unmet Need**

Musculoskeletal disorders (MSKDs), such as arthritis and back pain represent over 22% of the ill-health burden in the UK, costing the economy and NHS £100bn+ per year. Disproportionately impacting older adults, low income and BAME citizens, they create deep health inequalities. MSKD prevalence is rising, waiting times increasing and significant challenges are ahead to address backlogs post-COVID. Solutions are needed to deliver MSK-rehabilitation that don't require additional NHS resources.

Trusted by clinicians and patients, MSK charities are the foremost support service to deliver care closer to home, aligning with the NHS strategy. However, with 18.8m people living with an MSK condition, there are not enough clinical staff or volunteers to provide rehabilitation services for all.

**Solution**

Good Boost's innovative AI MSK-rehabilitation technology will enable charities to deliver virtual group rehab classes through staff and volunteers. Every user will benefit from an AI-personalised programme. To date, an MVP solution has been co-designed and co-produced with patient and charity focus groups. This funding will support industrial research of a real-world pilot to further develop, test and validate the clinical technology, enabling national roll-out in 2022, and meeting the urgent need.

**Market Opportunity**

While there are AI-rehab products on the market, none deliver virtual community-based solutions. Emotional and peer support is proven to significantly improve uptake and continued engagement. Furthermore, no products work collaboratively with MSK charities. With older adults requiring high trust levels to download and use health apps, MSK charity collaboration has the potential to significantly increase reach and impact.

2.41bn people need rehabilitation globally (WHO) representing a large international commercial opportunity. The annual global and UK addressable/serviceable markets are £15.4b/£4.65b and £0.51b/£0.32b respectively. CAGR is 7.7%.

**Objectives**

This industrial research project aims to complete product testing, co-production and research to achieve regulatory approval for public rollout and commercialisation 3-6 months post-project, to create a publically-accessible product which will address clinical rehab needs for MSKDs, and reduce health inequality.